Signalling to the Code: Understanding the biochemical regulation of DNA methylation in stem cells

The specific aims of this project are:
1. To test the hypothesis that our candidate proteins modulate the ability of the DNA methyltransferase machinery to deposit DNA methylation in early development
2. To understand the precise molecular mechanisms through which the candidate factors modulate DNA methylation
3. To assess whether perturbation of the candidate factors impacts the development and function of stem cells and neural progenitor cells